EXCITE: EXploring the Commercial vIability of a Tunable mid-infrared sourcE

M Squared Lasers Limited is a UK-based SME, specialising in the manufacture of lasers and related

systems. The company has identified an opportunity to work with a European research institute who are

in a position to help commercialise a novel tunable mid-infrared laser source. The source will have direct

applicability to M Squared’s core customer base in both the atomic and molecular optics and high-

resolution spectroscopy markets. The proposed project is designed to explore the commercial

opportunities for collaboration in this area and to establish links between the institutions. A long-term

strategic partnership is envisaged and the project will enable senior management and technical staff to

visit the institute and explore the opportunities, undertake due diligence and will greatly accelerate the

time to market of a compelling technology development..